STEM education: practical science lessons using remotely controlled laboratory equipment

This project will enable science teachers and their A-level Chemistry/Biology and BTEC 3 Science students to remotely connect to and control laboratory equipment to conduct practical experiments in real time.

Due to the current Covid-19 lockdown, teachers are limited to online classes to discuss theory only and share video of prerecorded generic experiments. The aim of this innovative project is to allow teachers and students to include practical lessons, performed in real time, as part of their continuing STEM education.

Following the midterm review we will instigate early stage discussions and potential pilot project, with a network of University Chemistry departments, to provide remote laboratory access for undergraduate classes.

Extension for impact:
The project will focus on providing online practical laboratory lessons for undergraduate students - enabling each student to remotely connect to HPLC systems to perform a range of experiments in real time. The pilot study will involve a minimum of three universities and will be applicable to chemistry, biochemistry and life science undergraduate students.